Quantifying Mussel Beard Regions

Seastex is a UK-based SME focused on sustainable materials, addressing the shortage of circular, safe and sustainable options in the creative industries. Our solution involves extracting, processing, and incorporating mussel beards from aquaculture waste into insulation and upholstery products. Seastex products are made entirely from mussel beards, the inedible fibres that edible mussels use to anchor themselves in the ocean. During farming and preparation of the mussel for wholesale, machines trim off these beards, which are discarded in landfills, incinerated, or used as biomass. Seastex cleans the mussel beards, purifies the fibres, now called 'Seawool,' which can be used as non-woven textiles or compressed into insulation panels.

The main motivation of this mini project is to establish an accurate chemical database to initiate the development of a novel quality assurance and control method for our mussel beard feedstock. This will significantly reduce the resources required to analyse and enhance our novel mussel beard products, ensuring they comply with various regulatory requirements in the construction and furniture sectors while opening up opportunities in new markets.

Our response to the challenge is leveraging NPL's diverse and complementary chemical testing methods to conduct extensive analysis of the mussel beard. Considering the direct impact of mussels their natural environment on their biology, it's crucial to understand the composition of our feedstock. Through this project we aim to strengthen our market position in the sustainable materials sector where we'll continue to innovate with 'Seawool' to develop new applications and enter emerging markets.

The regional impacts of our project will be felt in the opportunities created for collaborations between local businesses and research institutions fostering a culture of innovation and knowledge sharing. The expected social and environmental impacts are based on the improved performance and circularity of our material, which helps reduce health and safety risks as well as environmental issues associated with conventional materials.

For the taxpayer, the project supports the development of innovative, sustainable materials that contribute to the green economy. By creating green jobs and fostering collaboration with research institutions like NPL, we are driving forward advancements in the bio-based materials sector. This not only helps reduce environmental impact but also positions the UK as a leader in sustainable technology, providing long-term benefits to the economy. Additionally, it advances mussel cultivation to a higher level of environmental sustainability by introducing mussel beard products.